East Riding of Yorkshire Weight Management Pathway: to create a sustainable, community-integrated, and compassionate approach

This project aims to pilot a compassionate, community-based approach to weight management that goes beyond traditional clinical models. Over three months, we will support 20 individuals through a holistic programme that combines new weight loss medications, behavioural coaching, physical activity, and peer support---delivered in the heart of their communities.

The pathway is designed to be inclusive, person-centred, and sustainable. It moves away from using BMI as the sole measure of success and instead focuses on improving physical health, mental wellbeing, and social connection. Participants will receive tailored support from a multidisciplinary team including GPs, pharmacists, health coaches, and social prescribers. They will also be introduced to local resources such as Parkrun, Fit Mums, libraries, and leisure centres to help embed healthy habits into daily life.

A key innovation is the integration of Tirzepatide, a newly approved medication for weight management in primary care. This will be complemented by motivational interviewing, peer mentoring, and storytelling to reduce stigma and build confidence. Participants will be paired with others at different stages of the programme to foster mutual support and reduce dropout.

The pilot will be delivered in a partnership approach with GP and local organisations, with a focus on reaching underserved communities. It will also explore potential links between health and employment, measuring participants' readiness to return to work or training as a potential outcome.

By the end of the pilot, we aim to generate local evidence on what works, test scalable models, and inform future investment in weight management services. Our vision is to create a replicable, community-integrated pathway that empowers individuals, strengthens local networks, and contributes to healthier, more resilient communities.